Business Water Strategy Report

East Suffolk Water Abstractors Group (ESWAG), is seeking the production of a business strategy report to help their businesses identify the risks and options available to secure future water demands for their businesses in an increasingly competitive situation for limited resorces.